The University of Liverpool and PSW Integrity Limited KTP 24_25 R4

To develop an innovative "consequence-based engineering" proactive maintenance monitoring system for holistic structural integrity of offshore, nuclear and wind infrastructure. Such systemic approach will utilize sensors assembled from existing PSW technologies, going well beyond current industry protocols for these sectors. Devices optimization will be carried out through machine learning algorithms.